Broken, burnt, and buried: Magico-religious practice, power dynamics, and social control at Tell el-Amarna and Deir el-Medina

This project investigates the changes in ritual practices and their relation to power structures and social dynamics in second millennium BCE Egypt. It focuses on the under-studied ritualised breaking, burning, and burying of objects. Its key element is the development of a novel theoretical methodology for approaching societal changes in the material record and dynamics of ritual economy of power. The methodology centres on practice and transmission, adapting concepts from material philology to the study of cultural transmission. This allows a "bottom-up" approach to understanding ways in which privileged groups used ritual practice as a tool of power to manipulate or control.
This aim dictates the choice of case-studies: Amarna and Deir el-Medina are snapshots in time straddling socio-political changes, such as increased decentralisation and changes in expression of piety (likely guided by official direction or political factors). I conduct qualitative and quantitative analyses of material evidence for ritual practice. The ritual deposits identified in the case-studies are contextualised in the ritual landscape of the Nile Valley and compared to broader ethnographic data.